Evaluating recruitment strategies for a digital serious game among young people with adverse childhood experiences

Adverse childhood experiences (ACEs) are difficult or traumatic events—such as bereavement, bullying, discrimination, poverty, or family instability—that can have serious and lasting effects on young people’s mental and physical health. They are linked to poorer education, social difficulties, and even shorter life expectancy, costing the UK billions each year. Young people who experience ACEs often struggle to access timely support, with long waiting lists for mental health services and barriers such as stigma or cost.
Our project aims to address these challenges by developing and testing a digital early intervention tool—a serious game called ACE of Hearts. The game was co-designed with young people and combines storytelling and therapeutic ideas to help players understand and reflect on difficult life experiences. It promotes emotional regulation, self-awareness, and help-seeking in a private, engaging, and accessible way, without requiring clinical support.
Initial studies have shown that young people are willing to engage with the game and find it enjoyable, relatable, and helpful. The next stage of our work focuses on improving recruitment and accessibility—especially for those without regular digital access—to prepare for a larger-scale evaluation.
By creating an evidence-based, scalable digital tool, this project aims to reduce pressure on overstretched mental health services, reach young people who might otherwise go unsupported, and contribute to fairer, more accessible early mental health care across the UK.